Supportive Automated Feedback for Short Essay Answers (SAFeSEA)

The aim of this research is to provide an effective automated interactive feedback system that yields an acceptable level of support for university students writing essays in a distance or e-learning context. Our tool will be based on an existing system supporting the online writing and assessment of essays, OpenComment (Whitelock & Watt, 2008), but this requires several problems to be solved, both in natural language processing, and in educational theory and practice. This proposal is therefore a truly interdisciplinary one.

The natural language processing problems are how to `understand' a student essay well enough to provide accurate and individually targeted feedback, and how to generate that feedback automatically. We intend to use techniques from document classification (measures of semantic similarity), information extraction, document summarisation, and text generation to address these problems. The tools we build need to be flexible enough to support different types and models of feedback.

The educational problem is how to develop and evaluate effective models of feedback. This requires research into the selection of the content, mode of presentation and delivery of the feedback. The primary aspects of feedback which will be investigated are: summarisation; recognition of positive achievements; location of errors of commission or omission; misconceptions or problems connected with causal relationships; tactical and strategic hints both relating to the specific issues being addressed in the essay and issues connected with `metacognition' (i.e. self awareness of the learning process), and self-regulation of the learning process. For feedback to be effective, it should assist students not only to manage their current essay-writing task, but it should also lead to further development of their essay-writing skills, the skills associated with efficient self-regulation, and their motivation to complete their course. The methods used to obtain data on effectiveness will be student surveys, interviews with selected participants, analysis of the various versions of the essays submitted for feedback, and the quality of the final essay.

Potential impact
Summary of Impact

The research directly impacts on the technology enhanced learning community, the feedback community, the e-assessment community and the e-learning community - as well as the Society for Research into Higher Education. Evidence that state of the art analysis of tests is sufficiently advanced to provide a firm basis for the generation of feedback will be of interest to these communities. The text processing community should find the hybrid approach to textual analysis of short essays to be worth studying further.

There is the potential for firms such as QuestionMark to find a commercial value to this work.

Less directly, Higher Education Institutes in the UK (and around the world) will benefit either by adopting and further developing the technologies developed within this project or by utilising the research results to inform their own feedback procedures for work carried out online.

Policy makers such as QCA and SQA and other bodies involved in managing Higher Education in the UK and elsewhere will benefit from seeing a proof of concept.

Last, but not least, most students in higher education can benefit from the research - and also, eventually, students in secondary schools.

The work also has the potential to improve levels of student attainment and enhance their abilities to provide improved feedback in their working lives. This could lead to improvements in the capability of the UK to generate high quality added value products and processes.

The research staff working on the project will be encouraged to develop their own careers through continuous monitoring and support from the senior researchers, through opportunities to develop their own skills for devising research plans, writing research documents and presenting the work in academic and other settings.